Measurement of dielectric properties of 3D printed artificial dielectrics

With the exciting advent of 3D printing, this revolutionary new manufacturing technique allows for low cost, low waste and highly customizable form of manufacturing. This research aims to take full advantage of 3D printing by exploring true 3D metamaterial structures. Christos is researching dielectric measurement techniques for 3D metamaterials / artificial dielectrics. The samples created by the SYMETA project may include metallic inclusions this means they are complicated to measure as they exhibit diamagnetism and anisotropy.